Addressing Type 2 Diabetes Stigma

Title of the Fellowship Proposal: Addressing Type 2 Diabetes Stigma through Strategic Digital Influencer Interventions

Aims

This fellowship proposes to test the use of social media influencers(SMIs) in normalising diabetes- in particular Type 2 (T2D). The study will be structured around three phases:

1) Influencer collaboration and Public Engagement: Partner with influencers to create diverse content reflecting the experiences of people with T2D, promoting effective diabetes self-management practices and normalising these behaviours; Understand what content could be used to address stigma.

2) Campaign co-creation with Diabetes UK, influencers and public contributors.

3) Evaluation: We will evaluate its impact by tracking interactions with each piece of content and evaluating the social media and traditional media content and comments to gauge shifts in public discourse about T2D and changes in language and sentiment. After the campaign, we will undertake focus group discussions with T2D patients to see if it impacted their perception of stigma.

The following research questions will guide this study:

1) What specific content strategies employed by diabetes-related SMIs most effectively reduce the stigma associated with T2D?

2) What are the changes in language and sentiment in traditional and social media discourse surrounding T2D before and after the intervention?

3) How do patients with T2D perceive the impact of influencer-led campaigns on their personal management of the disease and their experiences of stigma?

4) How does the collaboration with Diabetes UK and SMIs influence the campaign's reach and effectiveness in normalising T2D management behaviours?

A key non-academic partner in this project is Diabetes UK, the leading charity dedicated to diabetes care in the UK. Their collaboration ensures that the campaign is grounded in both the latest scientific evidence and practical, patient-centred approaches. Diabetes UK's extensive network and resources will significantly amplify the reach and impact of the campaign, facilitating meaningful engagement with diverse audiences.

The fellowship is expected to yield significant academic and practical outcomes. Academically, the project will contribute to the growing body of literature on health communication, resulting in high-quality peer-reviewed publications and presentations at both national and international conferences. Practically, the immediate outcome of the influencer-led campaign will be an increase in public awareness and knowledge about Type 2 Diabetes. By debunking myths and sharing real-life experiences, the campaigns aim to foster a better understanding of the disease, its management, and the unhelpful stigmas attached to it. For long-term impacts, evidence of effective influencer-led campaigns and their impact may lead to wider adoption of similar strategies by Diabetes UK and other similar charities and stakeholders, the development and implementation of more useful intervention strategies, and even policies for diabetes management. By continuously promoting positive narratives and accurate information about type 2 diabetes, the long-term goal is to achieve a sustained reduction in stigma, thereby improving the quality of life and health of people with diabetes.